Translating Freedom: Visualising Transformation in Rwanda

How can a country express the complexities of life after genocide? In Rwanda, twenty years after the violence that killed up to a million people, writers, artists, filmmakers and journalists have been working hard to communicate difficult choices made by the government, local organisations and civilians whilst reconstructing the country. Much has changed: a generation of young people have grown up since 1994, and Rwanda has experienced unprecedented economic success. However, internationally the country is still primarily associated with the moment of genocide.

In August 2012, the AHRC "Translating Freedom" network hosted a workshop in Kigali to discuss how life after genocide is mediated through transitional justice processes and the arts. One key issue emerging from our conversations was Rwandans' lack of control over images of their country circulating internationally. Photographs of Rwanda are predominantly taken by visiting outsiders and very few Rwandan photojournalists and artists have access to international networks.

In response to this gap, King's Cultural Institute have funded a photography workshop in Kigali in November 2013. Facilitated by Nigerian photographer Andrew Esiebo and Magnum photojournalist Dominic Nahr, Rwandan participants will be mentored in developing their own unique narratives.

The "Visualising Transformation in Rwanda" project will enable these images to reach a wide international audience through an exhibition at Somerset House, curated by culture and genocide specialist Dr Zoe Norridge, Rwandan artist Christian Nyampeta and Autograph ABP Director Mark Sealy MBE. The exhibition will coincide with the twentieth anniversary of genocide in Rwanda and will constitute the first exhibition about life after genocide by multiple Rwandan photographers to be shown internationally.

Somerset House, with its central London location and extensive marketing networks, offers an ideal platform for bringing together new audiences. The famous courtyard is a respectful setting for commemoration activities and the exhibition will introduce visitors to previously unseen images that reflect upon the past and celebrate change since genocide.

One of our key objectives for the exhibition is to connect people who commission photography with Rwandan photographers. Too often, international NGOs, media organisations and gallery spaces send international photographers to Rwanda to take images for fundraising and awareness raising campaigns, news stories and exhibitions. By engaging with Rwandan photographers directly these commissioners could support local artists whilst also gaining unique insights into life after genocide.

The ways in which a country represents itself influence national identity, international relations, tourism and global public perceptions. But often in the aftermath of violent conflict, governments, foreign aid agencies and NGOs focus exclusively on development priorities such as health, poverty reduction and education. By foregrounding the role of the arts in changing national and international perceptions, we will contribute to a growing body of evidence about the ways in which artists can assist with post-conflict recovery through our policy briefings.

Collaborations are vital to the success of the entire project. The curation is a partnership between King's, Autograph ABP and Rwandan artist Christian Nyampeta. In Rwanda we are working with Carole Karemera (Ishyo Arts), John Mbanda (The New Times), Illume (creative agency) and Inema Arts Centre, amongst others.

This exhibition has the potential to demonstrate that Rwandans can set research agendas, that impact activities resulting from research can affect international creative industries, and that universities can play an active role in highlighting global inequalities. Above all, it will ensure that Rwandan-authored narratives commemorating the twentieth anniversary of genocide are seen internationally.

Potential impact
Who will benefit from this research and how?

Rwandan nationals

This project stems from a need identified by Rwandan participants at the Kigali "Translating Freedom" workshop in August 2012. As such, a key group of beneficiaries are Rwandans themselves - both in Rwanda and in the diaspora - who are keen to see Rwandan-authored images of their country circulating on the international stage, which will be achieved through our exhibition. Our curation will be grounded in ongoing dialogue with Rwandan stakeholders and we will seek coverage in the Rwandan as well as the UK press. We are in discussions with the Aegis Trust and SURF Survivors Fund to reach the widest possible audience in the UK (and Northern European) Rwandan diaspora.

Rwandan photographers

This exhibition offers a unique platform for Rwandan photographers to access international networks and markets. Copyright for the images will remain with the photographers and we will provide contact details for potential buyers. Most importantly, through our private view and workshop, photographers' work will be seen by international professionals who commission photography in Rwanda, opening up future opportunities.

UK cultural gatekeepers

We are organising a workshop to connect professionals who commission photography for NGOs, international media and exhibitions with Rwandan photographers based in Rwanda. This will assist commissioners in working directly with Rwandans and ultimately offers an opportunity to save money by working with photographers in-country rather than paying travel costs for international photographers.

UK NGOs and government agencies

Our policy briefing document resulting from the workshop and exhibition will provide information about and guidance on the need for international support for the arts in post-conflict societies. Highlighting a gap in current funding patterns, the briefing will hopefully support international agencies in changing existing practices, with photographers and service users in country further benefitting from any change.

UK public

This exhibition will bring new material to the UK general public, enriching visitor understanding of life in Rwanda after genocide. The central London location, free entry, and Somerset House marketing will assist in reaching the largest possible audience. Media activity around the exhibition (facilitated by our PR agency and Dr Zoe Norridge's ongoing links with Radio 3) will extend the reach of the project.

Curators

This will be the first exhibition that Zoe Norridge and Christian Nyampeta have curated. Mentored by Mark Sealy and supported by the King's Cultural Institute, both curators will gain invaluable experience relevant to their ongoing work with Rwanda.

Students

Undergraduates and graduate students stand to benefit from visual work that has not been seen in the UK before, offering both context for the study of post-genocide societies and material for research in its own right. The exhibition period covers both term-time and school holidays - offering potential for the involvement of school students and their teachers.

Academic beneficiaries

The primary academic beneficiaries of this exhibition will be international researchers examining representations of life after genocide in Rwanda. Whilst the project focuses on photography, it will also appeal to academics exploring literature, film, theatre and dance within the wider context of memorialisation and identity in Rwanda. In addition, it has appeal for academics working on cultural responses to other genocides and scholars specialised in African art, and the politics of representation more widely. The exhibition will also be relevant for social scientists researching memory, transitional justice and reconstruction after genocide.